PhD

The New English Nationalism: Class, culture and the politics of the future: An ethnographic case study of a post-industrial northern town

This research seeks to offer a timely investigation into the growth of right-wing nationalism in a traditionally Labour heartland. The core foci will be those who voted for UKIP at the 2015 general election and Brexit in 2016. In this way, the proposed research aims to:

1. Investigate the upsurge in support for the right-wing nationalist agenda in Hartlepool.
2. Study the socioeconomic, political and cultural forces that create the conditions for the nationalist agenda.
3. Develop theory and offer a nuanced comprehensive analysis.
4. Understand why the post-industrial working class are increasingly lending their support to the nationalist cause in Hartlepool.
5. Produce relevant findings of academic, political and public value that can feed into on-going discourses and practice.